Feasibility assessment of a novel light-weight ultra-efficient Gallium Nitride (GaN) traction inverter for ultra-low emission vehicles

GSE Ltd have developed a novel traction inverter technology, GaNDrive, based on Gallium Nitride (GaN) incorporating a disruptive gate drive design and an ultra-efficient, light-weight, integrated inverter design with patented thermal management that eliminates the need for a second cooling loop. The technology is proven on laboratory prototypes, showing attractive technical performance and economics. This project aims to prove the feasibility and quantify the economics of GaNDrive technology through design, build and testing of a 10 kW traction inverter for ultra-low emission electric vehicles.